Shine

Shine is a public engagement project that uses science, art and music to talk about properties of light, and how these properties are used in astronomy to study stars and galaxies. In particular, Shine focuses on spectra. We introduce the concept that white (galaxy)light can be unraveled into colours (spectra), with different galaxy properties (chemical composition, kinematics) resulting in different colours (emission lines). We use artistic interpretations of spectra to start this conversation, and to discuss modern astronomy research. We especially want to highlight the multi-spectroscopic and integral-field surveys SDSS-IV and WEAVE, which both have a significant UK membership.